BEACON: Building Translational Research Excellence Amongst Clinicians of the North

BEACON (Building translational research Excellence Amongst Clinicians of the North) is an initiative catalysed by the MRC Regional Accounts scheme funding call, and one which will ultimately form a broadly-based structure maximising opportunity for high quality clinical academic career development right across the North of England. BEACON will build on the excellent training and development already offered by northern centres by linking activity, sharing best practice, supporting joint working opportunities and fostering the development of new programmes in emerging centres. Although BEACON as a training entity is new, it has grown out of an existing research alliance, the Northern Health Science Alliance (NHSA), which has been in existence for over 10 years. This link will facilitate the development of the new structure, building upon established governance structures.

BEACON will be led on behalf of NHSA by Professor David Jones OBE with Newcastle University as the co-ordinating centre. Professor Jones has a 20-year track record in clinical academic career development and is a former Dean of the NIHR Academy. He has extensive experience of the successful development and operation of complex national and international structures. BEACON brings together organisations across the North. The core team comprises 13 HEIs (including all Russell Group Universities in the region) with the wider consortium consisting of 14 NHS Trusts, as well as multiple partner organisations, including industry (large multi-national and SMEs), charities and foundations, and other structural organisations including NHS Employers/Deaneries.

We will adopt a fully multi-professional approach, inclusive of all clinical professionals pursuing research careers within the MRC remit. We have undertaken an extensive consultation exercise to inform this bid with feedback from >120 academics, giving us in-depth information regarding the training needs of our clinical academic communities (which may differ from those in other parts of the country). Based on this consultation, our funding focus will be on salary buy-out to support application development and “momentum funding” to support the continuation of key studies post PhD and on career re-entry to allow completion of key papers and derive pilot data for substantive funding applications.

Funding will, however, be only one component of BEACON (we have termed this "CORE-BEACON"). We will also co-create a networked programme ("BROAD-BEACON" to support academic development across the north, prioritising essential skills to succeed within an evolving NHS, higher education and funding landscape, whilst ensuring programmes are collaboratively designed with industry partners to maintain relevance amid ongoing technological, research and healthcare innovation. We will focus on cross-institution opportunity, committing to share expertise and academic support content, and will develop a mentorship, advocacy and support programme which complements other available opportunities, and which will be targeted at the research returner groups working within the NHS, identified in our survey as most in need of this input. We will use BEACON as a vehicle to encourage organisations to share practical solutions to the contractual challenges associated with clinical academic roles. Crucially, utilising our networks, we will work with existing partners, such as NHS Employers and NHS England, to help develop solutions to existing barriers experienced by our community and pilot these across the NHSA partners.

We have identified a range of committed partners who are invested in the vision of BEACON and who are relevant to the clinical academic career journey and our vision of simplification and enabling.